Faults in Coal

The project will look to address the clear gap in understanding of the mechanical and hydrological properties of faults cutting coal-bearing sediments, with the aim of informing predications of their properties at depth. Uncertainty in the mechanical and fluid flow properties of faults cutting coal presents a major risk for unconventional oil and gas, mine safety (water inrush accidents and gas blowouts), mine waste water drainage and fault reactivation. Improving the understanding of the mechanical and hydrological properties of faults cutting coal will aid prediction, prevention and management of the above problems. This is of upmost importance in deep underground mine safety where faults remain the single greatest risk leading to subsurface fatal accidents.

The major questions that will look to be addressed, and that will enable prediction of faults cutting coal include:
- What are the main processes governing fault development in these rock types?
- What processes act to enhance or reduce fault zone permeability and/or strength?
- Which aspects of the resulting fault rocks can be quantified from site-scale data and which can only be characterised in a statistical, risk-based way?
- What data could be collected to quantify risk of the hazards associated with faults cutting coal and how can this data be used to reduce the risk of the hazard?

The use of field mapping, analysis of microstructure, analysis of core and the investigation of mine records (e.g. mine maps) will be used to improve models of sub-surface fluid flow applicable to a number of industry applications (e.g. Mine safety, fault reactivation related subsidence, coal bed methane, carbon capture and storage).

A number of key sites will be used to gain an understanding of faults cutting coal bearing sediments including the well exposed fault traces at Spireslack surface coal mine, other UK outcrops and outcrops in Utah. Field studies will be used to constrain the key parameters that control the fault architecture (e.g. thickness and mechanical properties of host rock layering). Lab based analysis of samples collected from the field will constrain mechanical and permeability properties along with characteristic microstructures to enable permeability modelling. The temporal element of fault evolution will also be investigated through field and microscopic analysis of coal bearing faults.